High speed optoelectronic properties of organic semiconductors

Organic semiconductors are increasingly at the forefront of making energy usage more sustainable. Organic solar cells (OSCs) and Organic Light Emitting Diodes (OLEDs) can be fabricated using these non-toxic materials for low cost. These devices can also be thin, flexible, and transparent, giving them a wider range of applications compared to their rigid inorganic counterparts.

This project aims to study the high-speed optoelectronic properties of working organic semiconductor devices using time-resolved spectroscopy. The aim is to gain understanding of the factors controlling device performance under operating conditions and relate this to the material and device structure.